UK Automotive Battery Supply Chain (UK-ABSC)

The UK Automotive Battery Supply Chain project will create the ability to deliver next generation battery

packs for high performance low carbon vehicles. The project recognises the needs of the growing UK

automotive industry and capitalises on world leading UK innovations in the area of battery technology. The

collaborative project combines UK innovations and knowledge from five partners; AGM Batteries (a battery

cell manufacturer), Dukosi (a leader is smart battery management technology), Johnson Matthey Battery

Systems (a battery pack manufacture), Warwick Manufacturing Group (an academic group with specialist

battery knowledge and facilities) and Cosworth (a world leading high performance powertrain developer).